A 'chilling effect'? How the new limits on protests impact on democratic participation

This project seeks to understand the impact of government policy designed to regulate protests in the UK. There
has been significant, recent reform to protest law, regulation and guidelines; most prominently the provisions in the
Police, Crime, Courts and Sentencing Act 2022 and the Public Order Act 2023. These policy instruments could,
according to the UN Rapporteur on Freedom of Assembly (OHCHR, 2022), create a 'chilling effect' on people's
exercise of their assembly rights. But do they? Continued large demonstrations in support of Palestine and
disruptive protests by climate activists, for example, suggest otherwise. There has also been widespread protest in
opposition to new restrictive policies on protest, and shifts in activist behaviour towards alternative forms of
'counter-conduct'. To examine these changes in policy and their impact on democratic expression, the project will
use interviews and focus group discussions, primarily with activists, but also professional campaigners, human
rights lawyers and policymakers advocating to protect the right to protest. It also seeks to understand if these
policies have a discriminatory impact on marginalised people and groups.